iRhom2 and the keratinocyte stress response in health and disease

This research proposal will investigate the role of a protein called iRhom2 in normal skin biology and in disease particularly in conditions where the skin becomes thickened and inflamed, for example, the common condition psoriasis. Mutations in iRhom2 cause an inherited skin disease called Tylosis where the skin is much thicker in their palms and soles than it normally is. In mice that have iRhom2 "knocked out" they have the opposite: much thinner skin on their paws than normal. We have now found that iRhom2 alters the "stress" signals to the skin cells called keratinocytes. It also changes the regulation of another stress associated protein called Keratin 16. We suggest that reducing the iRhom2 stress response will alleviate the abnormal thickening and inflammation seen in a number of skin disorders. This could be achieved by making a drug that inhibits the iRhom2 "stress" response in affected areas of skin seen in disorders like psoriasis.

Technical abstract
Our hypothesis is that iRhom2 is the key mediator in epidermal hyperproliferation and inflammation. This includes its regulation of ADAM17 shedding of inflammatory cytokines and growth factors. Recently, we have also identified iRhom2 as a key co-ordinator of the cytoskeletal stress response via its novel interaction with Keratin 16 and new published data also showing that p63 regulates iRhom2 in a cell context manner. Thus the iRhom2 pathway controls many key aspects of the stress response to both hyperproliferative and inflammatory skin disease and trauma. This proposal will dissect these multiple roles of iRhom2 in normal and disease epidermal biology. We have both human (in vitro) and mouse (in vivo) experimental models to specifically investigate the targeting of the iRhom2 pathway towards therapeutic management of keratodermas and common inflammatory disease including psoriasis.

Potential impact
The ability of cells to withstand and respond to a variety of stressors is fundamental. The palmoplantar epidermis in mammals is uniquely adapted to withstand remarkable physical stress. Here, we will investigate the key role of iRhom2 in regulating the epidermal barrier and the keratinocyte response to stress and disease. The hypothesis is that iRhom2 is a "major regulator" in modulating the epidermal response to cellular stress and disease.
In addition to its regulation of ADAM17, we have now found that iRhom2 can co-ordinate the cytoskeletal stress response via keratins plus can mediate an epidermal stress signalling cascade via P63in response to trauma or disease. Thus the iRhom2 pathway controls many key aspects of the stress response to both hyperproliferative and inflammatory skin disease and trauma. The data generated is likely to lead to strong evidence that targeting of the iRhom2 pathway towards therapeutic management of keratodermas and common inflammatory disease including psoriasis. In addition, these findings are likely to have major impact beyond the skin; with clinical relevance to other epithelial disorders, wound repair and cancer.